Manchester Metropolitan University and GeoSpace International Proprietary Limited

To develop bespoke data science capabilities to undertake analysis of crop spectral signatures through remote sensing technologies.